Centre for Advanced Manufacturing Innovation in Narrow cOmposites (CAMINO)

The CAMINO project aims to establish a pilot facility to develop narrow, unidirectional, carbon fibre prepreg materials to meet future high-rate production and cost needs, for primary structures components in civil, defence and mobility markets

CAMINO is a composite technology development programme, focused on developing manufacturing and adjacent technologies that will allow the UK aerospace industry to meet the future high-rate production

needs of the growing civil, defence aircraft & future mobility markets. It will develop innovative technologies for the aerospace sector to reduce the time to market of new products, cost of manufacturing and carbon footprint whilst enabling the increasing rate. This will be achieved through the development of a step-change in manufacturing technologies, modelling and digitalisation of production processes and an order of magnitude reduction in waste generated in prepreg manufacture.